Alan Bundy Symposium

The symposium will look at the developments in Informatics and Artificial Intelligencesince the 1970s and consider how research in the area may develop in the future.Specifically, it will look at research related to the work since the 1970s of Alan Bundy.Topics whose development will be reviewed include: * computer processing of written text * automated solutions to problems in physics * modelling by computer of the reasoning carried out by mathematicians * machine search for new results in mathematics * new forms of representing knowledge that allow non-experts to put together resources from the internet* support for ecological scientists to assemble computer models in a simple and transparent way.